How do pancreatic cancers invade and activate nerves: towards treatments for cancer-associated pain

This research will use induced pluripotent stem cells (iPSCs) as an alternative to rodent neurons, aligning with the 3Rs framework for reducing research on animals.
I have submitted a form to the university ethics system which has been approved (reference number 8182-9862).